University of Northumbria at Newcastle and Reproflex 3 Limited

To develop and innovative service-oriented e-Pre-Media Management Service, enabling adoption of appropriate international market-entry stratagies and collaborate throughout the supply chain to fully service local and global FMCG customers.